AI-enabled ultrasound sensor systems for efficient, safe & resilient autonomous operations

Our project aims to enhance autonomous warehousing and logistics through the integration of 3D ultrasound perception sensors with AI technology. We're optimising operations, boosting productivity, and ensuring safety in warehouse environments.